The Connexion Platform

The overall project is focused on the continued development of proof of technology
intellectual property for home stroke rehabilitation that has already been created; in particular
the concept of patients taking ownership of their rehabilitation and reducing dependence on
their family and carers. Cynaptic’s objective is to develop a new product based on a
combination of off-the-shelf hardware, a virtual gaming environment and proprietary
software/algorithms to track upper limb movements and fine manual dexterity without
markers. This aligns with current themes for telehealth and builds on research supporting that
enduring rehabilitation of the upper limbs has significant benefit to Stroke patients.
This project is to understand the market dynamics, clinical requirements and likely uptake of
such a product. It is envisaged that our product will engage and motivate Stroke patients,
empowering them to take ownership of their rehabilitation in a comfortable environment,
underlined by research that supports the use of gaming technology to support rehabilitation in
older populations. The system will monitor, record and measure clinically relevant data to
inform an overseeing clinician of patient progress against prescribed rehabilitation regimes.
The effect of such a product would be to create a perpetual approach to Stoke rehabilitation,
improving functionality and quality of life, whilst unencumbering the carers and NHS
physiotherapists from rehabilitation